Preventing chromosome segregation errors in human cells.

Aneuploid cells contain an abnormal number of chromosomes and are a significant factor in the development of cancer, failure of human conceptuses, and various developmental disorders. The origin of chromosome gains and losses is mis-segregation of chromosomes during mitotic cell divisions. This happens when chromosomes become wrongly attached to the spindle - the machine that physically separates the chromosomes. Human cells have evolved a process to identify wrong attachments, and then correct them before chromosome segregation begins. However, we recently discovered that "error correction" can also happen during anaphase while the chromosomes are being segregated. In this project, we will investigate how anaphase correction works, how impairment of this error correction pathway impacts the development of aneuploidy, and ask whether certain chromosomes are more reliant on anaphase or pre-anaphase error correction.